Capability for Collections Urgent Replacement and Upgrade of Equipment for The National Archives - Heritage Science and Digitisation

The National Archives (TNA) are the official archive and publisher for the UK Government, and for England and Wales. Our mission is to collect and preserve the record of Government, to use our expertise and knowledge to connect people with history through our unrivalled collections, and to lead, partner and support archives at home and worldwide. Our on-site and off-site repositories house collections spanning over 1000 years of historical documentation on media ranging from parchment to film, paper to wax, and a continuously expanding corpus of digital collections (digitised and born digital).
Alongside underpinning research for millions of people through access to our records, TNA has a strong commitment to innovative and sector-leading research in the conservation, documentation, technical, historical, and scientific understanding of physical and digital archival collections and practice. Our organisation's strategic vision is focused on breaking down barriers to access, participation, and understanding; creating new and inclusive spaces - virtual and physical - where diverse audiences can encounter, discover and explore our collections; generate interdisciplinary and disruptive research; and secure the future of the Government record by maintaining its physical and virtual integrity.
Our heritage science research and our expanding digitisation programmes sit at the centre of these ambitions. With this application to the AHRC Capability for Collections fund, TNA is requesting funds for an urgent upgrade of core equipment for our digitisation programme and Heritage Science and Conservation Research (HSCR) laboratory.

Since the start of the COVID-19 epidemic the 300% increase in online users and 1300% increase in digital document downloads of our collections has challenged our digitisation response to the limits of our current capacity. We are seeking to acquire two new scanning systems: an up-to-date scanner for our vast collection of records available only on microfilm and microfiche, and an automated sheet-fed scanner to speed up digitisation of some of our most popular collections. Records existing only in microform at TNA create significant challenges to access and long-term preservation and necessitate an upgrade of our obsolete microform scanning equipment. We can no longer provide researchers in our Reading Rooms with microform readers that allow for viewing only, and do not meet modern expectations of digital imaging. Digitisation of these collections is the only viable option. We are also in urgent need to acquire a sheet-fed scanner, which will quadruple imaging speed of stable items in our most popular collections, allow faster scanning of delicate collection items, and free up human resource for other digitisation initiatives.

Our growing HSCR laboratory and team has seen a sixfold increase in analysis and advanced imaging requests from TNA staff, researchers in our Reading Rooms, and from external collaborators. Through recent investments in laboratory equipment and a strategic reframing of traditional conservation practice, our team has fostered a thriving programme of collaborative research projects that bring together conservators, preservation specialists, historians and curators, with heritage scientists and technologists to generate relevant and engaging outcomes for both the research and general publics. Our HSCR laboratory is a vital hub for this activity, and requires an urgent upgrade to our Multispectral Imaging system as well as one instrument to complete our portable, complementary suite of analytical instruments - an open-geometry Raman spectrometer. These purchases will ensure TNA remains at the forefront of archival and library heritage science research and innovation, and is able to continue providing analyses and imaging to archives and organisations that lack this capacity and access to expert staff.